Smart monitoring solutions to combat Spruce Bark Beetle and Mountain Pine Beetle

Spotta develops specialised systems for detecting, identifying and monitoring insect pests. Insect pests represent a huge cost to the global economy. In this project we will investigate how our technology can be applied to improve decision making in the use of pesticides by providing real-time information on insect populations. This has the potential to dramatically reduce the damage done by insect pests and the costs of treatment. It will also enable a huge reduction in pesticide use (~25%), a reduction in deforestation and the protection of desirable species, such as bees.